And Nothing But a Truth: Documentary Crime Fiction and Authenticating the Fictional

"The past five years or so has witnessed a re-emergence of the epistolary mode in crime fiction. Despite being the mode employed in the earliest crime novels, it was quickly abandoned in favour of traditional first or third person narratives until a brief reappearance in the 1930s and now, again in the 2020s. This thesis considers the tidal fortunes of the form and explains why I believe that the context against which those three key periods of activity in the use of epistolarity occurred tell us much about the reasons for each: a quest for authenticity in the 1880s; a privileging of "fair play" in the puzzle mysteries of the 1930s; and a merging of the two, influenced by the rise in interest in true crime narratives in the 2020s. At the heart of all of these, I believe, lies a desire for authenticity. Building on this, I argue that the label of 'epistolary' does not fully reflect the purpose and effect of the use of documents in crime fiction and suggest, instead, the term 'documentary crime fiction' as way to describe crime novels comprised of documents and other artifacts. Learning the lessons of the form's tidal fortunes suggests a way in which modern documentary crime fiction can develop beyond being merely a gimmick and can say something valuable about our continued fascination with crime fiction.
The creative piece, And Nothing But A Truth illustrates this approach. Told entirely through documents, this metafictional work is presented as three found texts, one set inside the other, which tell varying versions of the killing of teenager Karen Mullan in Derry in 1995 and the subsequent investigation into her murder. In addition to reflecting the form's desire to create an aura of authenticity, it also explores the archival nature of the documentary crime novel and exemplifies the form's open-ended nature.
"